Developing an Activity Based Travel Demand Model to Investigate the Impact of New Mobility Services

Facing rapid urbanisation, urban transport networks are put under strain requiring public authorities to confront a number of challenges in providing an efficient transportation system. Issues such as congestion and pollution have become more serious with a high reliance on private vehicles, limited space and similar travel patterns of many individuals. The emergence of many new technologies provides the opportunity to overcome some of these difficulties through innovative provision of transportation. One such proposal is Mobility-as-a-Service, an integration of multiple mobility services in terms of access, payment, booking. Despite limited real-world evidence, many proponents hail MaaS as a silver bullet for the challenges of urban transport, resulting in a need for more work to understand the potential impact of MaaS. This thesis builds on the current body of work regarding MaaS, moving from discussions about possible implementations, the business ecosystem and choice modelling regarding choice of subscription to MaaS to the impact MaaS could have on individuals' travel behaviour. It extends the current state-of-the-art activity-based travel demand modelling approaches to incorporate the dynamics of MaaS. A baseline scenario reflecting the current situation will first be developed, before extensions to analyse MaaS are included. A new survey will be conducted in London to understand preferences regarding MaaS and how it may affect travel patterns. The results will be integrated within the proposed modelling approach to understand how MaaS should be introduced to contribute to sustainable urban mobility. Recommendations for policies and business strategies will be provided to key stakeholders as a result of the research.